The molecular basis for CD200R and SIRP paired receptor family function

The immune system is remarkable in that it can recognise foreign materials such as bacteria and viruses without having encountered them before and make a measured response that leads to their elimination. It can distinguish between small infections at the site of, for example a bite, from a viral infection like influenza that calls for all the power of the immune system to be mobilised. This control is mediated by white blood cells patrolling the body waiting to react. The nature of the responses is highly controlled and this involves interactions of proteins at the surface of the blood cells with other cells. This proposal looks at one class of proteins called paired receptors that have been implicated in virus defence and have the intriguing property that they can give very different signals although the bit that recognises other cells is quite similar. These paired receptors are evolving very fast and the hypothesis is that bacteria and viruses might bind them directly and therefore affect responses to them and also the immune system in general. The aim is to understand the mechanisms involved at a molecular level for this interaction. The use of quantitative molecular analysis in this study will identify parameters involved in determining the signal produced with relevance for therapies involving this type of target and for the general understanding of the immune system. Thus it will have implications in understanding and treating diseases like cancer, infectious diseases and autoimmune disease such as arthritis, diabetes.

Technical abstract
Paired receptors are families of membrane proteins with similar extracellular regions but different intracellular sequences so that one member can give inhibitory signals whereas the others can give activating signals. In the two families that we have characterised, CD200R and SIRP, the ligands for the inhibitory receptors are widely distributed membrane proteins, CD200 and CD47 respectively and the activating receptor gives negligible binding to these. These protein families are evolving rapidly and the theory is that pathogens target the inhibitory receptor but activating receptors evolve to act as a counterbalance. They are implicated in regulation of immunity, neuropathology and cancer. The project will focus on the three aspects of the CD200R and SIRP families.
1. Screen these paired receptors for pathogen, and in particular, bacterial binding. The molecular nature of the binding partner on bacteria will be established for a characterised paired receptor (PIRA) and extended to CD200R and SIRPs. Do the polymorphisms in the receptor affect pathogen binding? If pathogens affect myeloid activity in this way, what happens when both activating and inhibitory receptors are targetted? How does this type of interaction modify the response? The uncharacterised genes in the SIRP cluster will be characterised for gene expression and ligand binding to ensure a comprehensive analysis of the family.
2. CD200R signals by a different mechanism from all other leukocyte inhibitory receptors in that it involves binding of DOK adaptors rather than recruiting phosphatases. In other respects CD200R and SIRPs are very similar being present on similar types of cells. We will apply new quantitative mass spectrometry phosphoproteomic analysis to determine the timecourse for phosphorylation of CD200R and down stream proteins. This should reveal proteins involved in the signalling pathway that can be tested by direct binding using recombinant proteins and RNAi in functional experiments. Comparable experiments will be carried out on SIRP alpha signalling to compare the DOK2 mediated signalling with conventional ITIM mediated phosphatase recruitment.
3. Ligands for the SIRP and CD200R receptors have also been acquired by viruses indicating their importance in pathogen host responses. We will further characterise these. Does viral CD47 bind SIRP alpha and if not what does it interact with? Whilst viral CD200 from herpes virus 8 acts as a mimic, the homologues in other viruses do not appear to be typical membrane proteins so are they high affinity soluble ligands or do they act in another way such as association with other host/viral proteins?